Study of the functional role of synaptic plasticity in artificial neural networks

Study of the functional role of synaptic plasticity in artificial neural networks.
My PhD research is concerned with tackling the catastrophic forgetting problem in neural networks. In particular, I am taking inspiration from synaptic mechanisms in the brain and adapting them to improve memory in artificial neural networks that are trained on datasets that change over time